Long-baseline neutrino experiments with IceCube

Software-based analysis of neutrino oscillations. Working on inplementing inelasticity as a fitting dimension to to the IceCube software GollemFit in order to test tau event seperation with collaborators at Harvard.
Previously worked on low energy systematics in the GENIE simulation software, with comparisons to experimental data In order to assess the accuracy of recent GENIE versions for IceCube Upgrade. These comparisons include double differential cross-section vs NuTeV, GENIE with and without the Bodek-Yang correction, differential cross-section dependance on atomic number and MINERVA, as well as tweaking the hadronization model within GENIE and exploring its effect on Icecube simulations.